Cultural leadership and the place of the artist

Context
This project aims to inform conceptual understanding of cultural leadership amongst artists and policy makers and to influence the long term direction of leadership development training in the sector. The proposal aims to develop awareness, use and impact of two related research projects: the Artist as Leader (AHRC funded 2006-8, PI Douglas, RA Fremantle) and Discourses of Cultural Leadership (IDEAS/RGU funded doctoral research, 2012-15, Price).

The Artist as Leader studied the processes through which artists shape their art forms, their sector's organisations and the wider public sphere. It involved contributions from artists and policy makers including senior leaders from Creative Scotland, Arts Council England, Southbank Centre, Jerwood Foundation, Scottish Government and British Council. The research was acknowledged by the national Clore Leadership Programme as influential in establishing dedicated Artist Fellowships among its opportunities. Ongoing relevance is demonstrated by continuing investment in cultural leadership by public and voluntary organisations in the UK and internationally.

However, the high level of demand for non-academic professional engagement with the research was not originally foreseen. Moreover, cultural sector circumstances changed rapidly in the aftermath of the Artist as Leader report's publication, with the implications of the global economic crisis creating political and financial upheaval. The economic growth and cultural sector investment which had framed initial work was replaced with a climate of cuts, resilience and survival.

The need to follow-up Artist as Leader was recognised by RGU in 2012 with investment in doctoral research responding to these altered contexts. This built on the Artist as Leader's framework for analysis, focusing on the now established term 'cultural leadership' (including libraries/heritage practice) and exploring relationships between this and the 'artist as leader' concept.

Aims and objectives
While the research has been updated, the professional network currently lacks opportunities to work through its implications for policy and practice. There is a need to develop pathways for engagement and to maximise the impact of both research projects. This demand is compounded by challenges currently facing the cultural sector in terms of relationships to public funding, pressures to develop new organisational models, and adjustments to roles and relationships necessitated by change.

The project aims to meet both this demand and an additional need identified through Discourses of Cultural Leadership in learning from different national contexts, building cross-cultural expertise. The project creates a partnership actively responding to the core research issues, discussing and disseminating its findings and establishing practical applications of its analytical methodology.

Partnership, activities and outcomes
The project will operate over 12 months from October 2015. Non-academic partners are the Clore Leadership Programme, Creative Scotland, the European Network of Cultural Administration Training Centres (ENCATC); additional interest is confirmed from BOZAR (Brussels) as a collaborating venue. These organisations and their networks will be engaged through a series of 3 one-day knowledge exchange events in London, Edinburgh and Brussels (25 participants at each) which will inform the development of sector-specific communications representing the research to wider networks of artists and organisational leaders. Responses to these initiatives, together with event discussions and ongoing feedback from our partners, will inform the direction of future research. A new web site will be developed to present the research, events and discussions. The event structure is based on previous labs held within the Artist as Leader work, including an Artist in Residence tasked with ensuring creative responses to the process and generating critical reflection.

Potential impact
The project firstly benefits direct attendees at events, including representatives of partner organisations plus local sectors invited through partners' networks. It also reaches wider networks accessible through partner organisations via the dissemination of publications and research presentations/web resources. Partners include policy makers (Creative Scotland) and leadership specialists (Clore, ENCATC) with extensive reach to artists, cultural organisations and training providers (including 127 ENCATC members in 40 countries; 270 current and former Clore Fellows; CS network of 26,000 newsletter subscribers). By connecting influential stakeholders who would not otherwise exchange views the project aims to stimulate debate and new approaches to cultural leadership policy. The networks will produce direct engagement at events from over 60 artists/leaders.

Expected project impacts are planned according to a structured theory of knowledge exchange (Meagher et al. 2008):

Capacity building (increased knowledge of policy makers/practitioners):
1. contributing research and focus for engagement to existing networks (Clore, ENCATC, CS)
2. involving policy makers and training providers in models of leadership developed within the research, demonstrating how artists and cultural leaders contribute critically to organisational and social development through closer involvement in policy processes
3. opening up critical skills of artists to understand wider contextual circumstances, including socio-economic and political
4. supporting the network to share 'bite-sized' expertise through newsletters and ongoing communication
5. engaging policy makers and academics with case studies of leadership through practice, offered by practitioners in organisational/civic contexts, to support ongoing learning (through and beyond the project duration)

Instrumental (new ways of working/policy changes):
1. supporting more nuanced readings of participants' projects and experiences in relation to the models and issues developed from the Artist as Leader
2. influencing the formation and content of the proposed ENCATC European Cultural Leadership training programme (in development over the next 12-24 months). The precedent of Clore's institution of Artist Fellowships, following the first phase of Artist as Leader, shows how such effects can emerge.
3. influencing the formation of policy by nuancing the understanding of leadership (including the evolution of Creative Scotland's 10 year plan)
4. creating a pathway for mutual influence between UK and European initiatives

Conceptual (seeing things differently):
1. generating encounters between different stakeholder perspectives, and constructive challenge of existing frames of references, through the event based knowledge exchange process
2. opening dialogue around the meaning of cultural leadership and the needs of the sector in changing circumstances through engagement with the research and its methodology
3. stimulating artist responses via links to practice through Clore and Creative Scotland similar to how Clore Fellow Joshua Sofaer responded to Artist as Leader (http://www.joshuasofaer.com/2012/12/artistasleader/)

Attitudinal (willingness to collaborate across sectors):
1. developing exchange and collaboration between academic and non-academic specialists
2. offering a model for working across sectors, practices and national outlooks

Enduring connectivity (lasting relationships):
1. sustaining the core partnership during the 12 month process of the project and establishing potential for future collaboration (within the RA role).
2. taking forward existing relationships, building on the trust and common interests already established through both pieces of research.

The conceptual, attitudinal and enduring impacts aim towards the long term and sow seeds for further work. All outcomes are delivered at the levels of partners, event participants and extended networks.